Mechanistic understanding of Stress Corrosion Cracking of Maraging stainless steels

Maraging Stainless Steels are a family of corrosion-resistant alloys widely used in various industries for their combination of strength, corrosion resistance, and toughness. These materials have a martensitic crystallographic structure and are aged to be precipitation hardened. However, they can be susceptible to Stress Corrosion Cracking (SCC) when exposed to specific environments under applied stress.

The aim of this project is to enhance the mechanistic understanding of SCC and Environmentally Assisted Cracking (EAC) of high-strength Maraging Steels exposed to aqueous environments, and to elucidate the interaction between corrosion and microstructure on the materials' performance. This research is supported by Airbus UK and contributes to their efforts in de-risking the application of new advanced ultra-high strength steel components in airframe applications, supervised through the Advanced Metallic Research Programme (AMRP) within Airbus Airframe R&T.

To achieve this goal, we conduct a fundamental study on the corrosion behavior of a range of commercially available materials. We perform accelerated tensile laboratory tests in simulated seawater (3.5% sodium chloride) under different electrochemical corrosion polarization potentials. Further tests evaluate the role of the electrochemical corrosion potential on the adsorption of hydrogen generated during environmental interactions with water solutions. This approach helps identify the nature of the SCC mechanism and distinguish between decohesion mechanisms (e.g., hydrogen embrittlement) and slip dissolution (e.g., pitting and chloride-induced SCC).

The materials used for this project include a selection of precipitation-hardened high-strength steels with different performance properties and microstructural and precipitation strengthening phases (e.g., Cu strengthened 15-5 PH and NiAl PH13-8Mo). These materials are microstructurally pre-characterized using techniques such as transmission electron microscopy and secondary electron microscopy. Post-test characterization is also conducted to understand the failure process and its relationship to the materials' microstructure, microchemistry, and hydrogen trapping behavior.

Given the complex processing routes to optimize the performance of these steels, which involve forging and heat treatment to develop a quenched and tempered martensitic microstructure, the project investigates extreme conditions to identify trends rather than systematically exploring every possible combination. The knowledge and understanding gained from this project are disseminated through international journal publications and conferences.